New Collecting and Distribution Models for Contemporary Art

This research will investigate current models from the curating of Digital Art, Fine Art and Design to inform economic policies for small regional art organisations.